Commercial Application of Research into Algae Production

Farm Renewables will work with a University Research Department to design a commercial programme of technical support to farmers and renewable energy businesses wishing to diversify into the growth of Algae for biofuel production.